Dissolva

Tampons, pads and panty liners generate 200,000+ tonnes of landfill waste/year in the UK, and contain 90% plastic, which doesn't degrade. There is an growing demand from women to source environmentally friendly alternatives for their personal needs, and some green products have started to enter the market. Similar disposal problems exist with ostomy bags, incontinence pants, food packaging and medical dressings. To address this need for greener alternatives which remain affordable for consumers, we will develop a novel process which can deliver a composite material that can be manufactured into a range of water soluble biodegradable flushable products. Our novel process is to manufacture a biodegradable water soluble film material, where over 60% of the composite film is water soluble. The material does not degrade immediately upon contact with liquid to it’s outer surface, so can be used safely and then disposed of and only when submerged will the materials seperate allowing the greater water soluble element access to water and readily dissolving. Other sectors where the material could be utilised with or without the absorbent layer include ostomy pouches, food packaging and medical dressings. The ROI is 992% assuming a total cost to market of £250k.